University of Nottingham and 121 Systems Limited

To develop and embed decision support infrastructures for autonomous and/or electric vehicles, dynamic depot placements and real-time customer interactions, which will reduce cost and pollution in the logistics, delivery and collection sector.